University of Greenwich And Greenwich Primary Care Trust

To review the existing Patient and Public Involvement capabilities and develop new methodologically robust tools and processes to improve PPI in the commissioning process.